An assessment of the impact of maternity leave provisions in UK Academia

While it seems now ascertained that extensions in the duration and generosity of parental provisions succeeded in increasing job market participation and in delaying mothers' return to work, with important consequences on their and their children's wellbeing (Gregg et al. 2007), the evidence is not as conclusive for what concerns long-term outcomes such as employment and wages (Lalive & Zweimuller 2009).

On the one side, more generous leave provisions might in fact raise the perceived cost of hiring women for employers, as they will be necessarily stay away from the workplace over a longer period, possibly causing their human capital to depreciate (Jacobson et al. 1993). On the other, longer mandated leave could improve the mother's welfare in the short-run (Dahl et al. 2016), serve as an insurance mechanism for the family (Tominey 2016) and, most importantly, prevent career interruptions (Baker & Milligan 2008). Therefore, some authors find a positive effect of more generous leave provisions on the human capital of mothers, reflecting in higher wage and employment rates in the long-run.

Our work belongs to the strand of economic research addressing the short- and long-term salary, marital, fertility and career implications of maternity leave extensions on working mothers. A further goal of the project is to disentangle the impact of an increase in the length of maternity rights - the number of weeks over which employers have the duty to reinstate mothers to the same position occupied before pregnancy - from that of an increase in the generosity of maternity pay. By generosity here we refer to both the magnitude of the instalments received, upon satisfying given eligibility criteria in terms of employment continuity, and the strictness of such criteria for a given pro-rata amount.

It is worth stressing out in fact that, in the UK, the legislative gap between the so-called right of reinstatement - unpaid leave - and the provision of paid leave is still significant: 13 out of the 52 weeks of unconditional statutory maternity leave are in fact unsalaried. This is why Higher Education Institutions (HEIs) generally top-up statutory pay in the first 33 weeks of leave, with significant variation in generosity across them (Epifanio & Troeger 2018). We therefore wish to exploit quasi-random reforms in the eligibility requirements, length and pro-rata instalments of maternity benefits offered by UK HEIs to study their impact on mothers employed in UK academia at the time of their child's birth.

In order to perform our analysis, we exploit a unique survey conducted in 2017 among 59,000 women employed in UK HEIs. The 9,979 respondents were asked a set of questions about their personal and employment history, as well as their experience around the birth of their three youngest children (if any). Particular attention was devoted to the mother's occupational and relational status, the childcare provisions utilized and the perceived supportiveness of their partner and working environment before, throughout and after each pregnancy. We expand such dataset with information on the research intensity, income, reputation and staff composition of UK universities coming from the Higher Education Statistics Agency (HESA).